Environmentally friendly material for jet fire

Alsitek mineral polymer materials are very effective fire resistant materials.

Fires in oil and gas rigs as well as on tankers and in refineries can claim lives and be cripplingly expensive for the owners of the facilities.

This project proves that ability so that Alsitek can enter that international market.